University College London and Heathrow Airport Limited

To develop and deploy a new Prevention and Appraisal Methodology and associated Dashboard which will increase construction project success rate and reduce in-project and post-project quality issues.